An automated optimisation of a fully parametric vessel for real world conditions.

New environmental regulations and fluctuating fuel prices have motivated studies to reduce carbon footprints and fuel consumption of a vessel. It is therefore naval architects' responsibility to design an eco-friendly and energy efficient ships. More radical designs are stretching the boundaries of conventional ship geometry and increasing the need for generating a more sophisticated ship analysis method.
Hull form optimisation is known as the most effective technique as a means of improving energy efficiency of vessels. Through careful and precise adjustments in the flow exposed hull region significant improvement can be achieved. An automated optimisation can produce 3 to 5% gains in energy efficiency of an advanced design. In fully-parametric modelling the entire ship geometry is described by a set of parameters. A hierarchical model is then set to define the importance of each parameter. This parametric model can be regarded as a tool which takes parameters as inputs and gives a shape as an output. In terms of an automated optimisation a fully parametric model is key as it allows both large changes in the early design stage and minor adjustments when refining the optimum design.
The main aim of this project is to investigate a fully automated shape optimisation through a combined Computational Fluid Dynamic (CFD) and Finite Element (FE) analyses to improve ship efficiency. This project will contribute to help the industry to achieve the forthcoming IMO regulations and safeguard the environment for future generations. The fully automated hull optimisation technique to be developed will be easily applied to any vessel type to rapidly optimise the hull shape.
Applicants should have a bachelor degree in naval architecture with at least a good 2.1 degree and also should have (or expect to obtain by the start date) a Master's degree in a naval architecture or a related subject. Some experience of CAD optimisation programming (e.g. CAESES, formerly known as FRIENDSHIP-Framework) would be an advantage but is not essential. The project requires a mixture of skills, including numerical and experimental fluid dynamics, ship structures, computer programing and basic statistics.